An Electron Paramagnetic Resonance (EPR) Study of Battery and Functional Materials

In this collaborative research project between Cardiff University and Johnson Matthey (JM), Electron Paramagnetic Resonance (EPR) Spectroscopy will be used to investigate a wide range of functional materials for industrially relevant applications. These will include battery materials, catalysts, adsorbents for water treatment, glasses and carbons. Both continuous wave (CW), and if necessary pulsed (FT) EPR methods will be applied in order to obtain a better understanding of the functional properties of these systems. Where relevant, other techniques will also be used, for example advanced hyperfine techniques such as ENDOR.

EPR is expected to yield significant amounts of relevant information on the structure of the functional materials investigated, including the oxidation state and environment of metal ions, the presence and nature of defect sites and in some cases the interaction of metal ions with their neighbours. It is especially useful for systems containing dopants, where the location of the dopant in the host structure can be probed.

The materials investigated during the project will be supplied by JM, along with characterisation and performance data where appropriate.

In summary, during the project we will comprehensively explore all avenues for the exploitation of advanced EPR techniques within the broad classification of functional materials, including carbon based materials, battery materials, glasses, enamels, heterogeneous & homogeneous metal based complexes and catalysts.

Project Management
The project will contain two strands, which will run in parallel. The first strand will focus on battery materials, which are a priority area for JM and contain a range of nuclei which are suitable for analysis using EPR. The second strand will consist of a series of projects in other technology areas, aiming both to give information on materials which is immediately useful and relevant, but also to gain experience of the kind of information which can be provided by EPR, and how it compares with other techniques